Electric Motorcycle with Modular, Configurable Battery System

The project is to design & develop a dual-sport e-motorcycle. It utilises modular, quick change, off-board charging energy storage plus a bespoke electrified powertrain developed in 2 prior Niche Vehicle Network projects on a mule motorcycle.

The dual-sport motorcycle segment, is a street legal motorcycle designed for on and off-road use, typically with an engine size of 250 or 450cc. This is a rapidly growing sector both in the UK and globally.

The project will consist, design & detail, procurement of all components, assembly of 2 demonstrator vehicles, basic functional & performance tests.

The main focus is to develop an integrated unique solution for an e-motorcycle, with a motorcycle frame & suspension that meets all the required vehicle characteristics, performance and durability targets for a dual-sport motorcycle, while utilising the innovative technology of the EV powertrain and energy storage. It has the added benefit of being a flexible commuter motorcycle, with the ability to have a PowerPOD at both work and home and charged at each location.